Advancement of castings in the Nuclear Supply Chain

The challenge we would like to address is the advancement of nuclear castings in the nuclear supply chain. Steel castings are used for the reactor coolant pump (RCP) casings for nuclear power stations. Both the Westinghouse AP1000 and Areva EPR designs use steel castings for this application. Sheffield Forgemasters carried out a product and material qualification program in order to become a preferred supplier for the Westinghouse design and is currently involved in a similar process for the Areva EPR.